Tech Secure - children and young people support agencies

The TechSecure project, led by The Bytes Project, is an innovative initiative aimed at enhancing cyber security infrastructure and readiness among charities in Northern Ireland, particularly those working with children and young people. This project addresses the significant gap in digital skills and cyber security within the voluntary sector, as highlighted by the **Wired Up? Digital Report**.

**Key Innovations:**

1. **Comprehensive Cyber Security Ecosystem:** TechSecure will develop a robust cyber security ecosystem by replacing outdated devices in partner organisations with refurbished, secure laptops provided by Reconome. Each device will be set up with Microsoft tenancies via Kero Business Solutions, ensuring they are ready for cybersecurity compliance. This approach enhances the digital infrastructure and promotes sustainability through the circular economy.
2. **Tailored Cyber Security Training:** The project will deliver customised cyber security training to each recipient organisation, focusing on cyber hygiene practices, achieving Cyber Essentials certification, and ongoing cybersecurity management. This training will be provided by Bytes Digital Innovation Ltd, a subsidiary established to support the digital infrastructure of the voluntary sector.
3. **Sustainable Revenue Model:** TechSecure will implement a subscription-based model, allowing organisations to pay a monthly rental for devices and IT support. This model ensures affordability and sustainability, enabling organisations to access essential cybersecurity services without the high upfront costs of purchasing and maintaining equipment.
4. **Scalability and Replication:** The project will initially support 3-5 organisations to refine the model and demonstrate its effectiveness. Based on the success of the initial phase, TechSecure will scale up to support all charities in Northern Ireland that work with children and young people, which is estimated to be around 3,000 organisations. The model can also be replicated in other regions, promoting wider adoption and impact.

**Objective:** TechSecure's primary objective is to enhance cyber security readiness and digital inclusion among charities in Northern Ireland, reducing regional cybersecurity risks and bolstering digital resilience. By providing secure devices, tailored training, and ongoing support, the project will enable organisations to operate securely in an increasingly digital environment, ultimately improving the services they provide to their communities.

TechSecure is not a one-off initiative but an ongoing effort to drive digital innovation and cyber security within the voluntary sector. With a sustainable revenue model and a focus on scalability, the project aims to create long-term impact and support the digital transformation of charities working with children and young people.